Automated unmanned store reduces infection risks

The 'G1 Store Panel' is a new way of creating a fully automated unmanned store that's open for business 24 hours per day, 7 days per week. Supplied flat pack, it can be quickly built into any standard shipping container and be fully operational within minutes of being powered up. No store person required, so no need for PPE and social distancing measures. Using passive UHF RFID technology in a revolutionary way the store does not have a manual check-out out, but records every transaction and maintains inventory accuracy above 99 percent. Access to each store is restricted to personnel issued with unique identification, and transactions are recorded against each individual. Most items in the store will be RFID tagged, but smaller low value items can be tracked too using a revolutionary smart bin system.

Containerised stores can be quickly deployed to any location, for example a construction site or rail siding. Only mains power is required; solar panels and a wind turbine could be used to make them fully autonomous. They can contain any mix of tools, hire equipment, and consumable items. Using a secure web portal, store managers can view details of every transaction, what the inventory levels are in the store, which items are fast moving or have never been transacted, and what is the utilisation of hire items. That gives them the ability to adjust inventory to suit the customer and local requirements.

Since stored can be dropped in at the point of activity, time and money is saved not having to travel to shops and depots for goods, which can significantly reduce the carbon footprint of the operation. Since all transactions are recorded against individuals, making them more accountable, damage to tools and assets is dramatically reduced, cutting the level of contingency costing required for a project.